Computational Semantics of Natural Language for Computational Law

Large Language Models (LLMs) have garnered significant attention the last years. However, they are problematic for high impact, high value applications. In particular, Computational Law applications about legal information and processes (e.g., autonomous systems, business compliance management, public services decision support, and others) require fine-grained, well-structured formal representations of the domain and rules so as to correctly and fully infer legal conclusions or reason about law breaking. For such applications, it is essential to systematically express the natural language legal rules in a formal and implemented language, using the concepts, techniques, and tools from Computational Semantics of Natural Language. The PhD candidate will progress state-of-the-art approaches to Computational Semantics of Natural Language with applications in Computational Law. The overall aim is to build a system to accommodate the soft constraints of the Law, which can be violated, rather than have hard constraints (as in Engineering approaches) or post hoc, external adjudication (as currently treated in the courts). A selection from a range of challenging research areas can be addressed: vagueness/opentextured terms, conflicting information and argumentation, exceptions, events/causation, and translations between natural language and the logic. The work is relevant to government as well as service industries of insurance and legal. Links to and integration with data science will also be explored.